Proving concept of an array of IoT connected air quality sensors for Smart Cities

Concirrus, an award winning technology company have an ambition to build on our
impressive turnover growth- £2.5M in two years from start-up- to £10M in the next two years.
We have successfully delivered (Smart funded) vehicle telematics development projects. This
project seeks to adapt similar methodology to unmet needs in air quality monitoring.
The UK and many other EU members currently exceed levels of atmospheric pollution
stipulated in directive 2008/50/EC. Readings to measure compliance are taken at fixed
locations. This fails to identify hotspots (key traffic intersections, industrial facilities) that
cause non-compliance over wide geographic areas (city or region level). Individuals want a
means to make informed decisions to avoid their contribution to and exposure to poor air
quality. Existing apps and alert services fail to provide this.
We will assess the capability of a novel combination of inexpensive sensors to produce data
comparable to state-of-the-art reference sensors. We will test in lab and operational conditions
– next to live sensors. We will assess whether having many inexpensive sensors in a dynamic
array can produce data of comparable quality to state-of-the-art.
Ultimately, we will demonstrate an architecture that enables a universal air quality network,
capable of accommodating any type of sensor. Post-project we will show data capture in
moving scenario, adding further value. Anyone could use outputs to produce a useful, finegrained,
spatio-temporal dataset of air quality allowing:
• Individuals to make choices about travel routes and modes, avoiding exposure to and
contribution to poor air quality
• Local authorities to identify and eliminate pollution hotspots, leading to compliance
with 2008/50/EC
• Planning, construction and surveying industry to provide fine grained data to site
public and residential buildings to avoid poor air quality
• Employers to avoid exposure of their workforce to potentially hazardous air